MAPS: Models, Assessment, and Policies for Sustainability

MAPS aims to broaden the range of policies, models, and assessments to help achieve sustainability, equity, and human well-being.
The lack of evidence for sufficient absolute decoupling between economic growth and environmental pressures suggests that future
trajectories built on economic growth may not be possible. There is an urgent need for a new paradigm that reconciles human wellbeing with environmental sustainability -- one based on a “post-growth” approach. The idea is that high-income countries should move
beyond the pursuit of GDP growth as a policy goal, and instead pursue policies that improve human well-being while reducing resource
use. Despite increasing interest in this idea, the main integrated assessment models (IAMs) used in climate mitigation modelling do not
consider post-growth policies or scenarios. MAPS has the ambition to expand the range of policy options available to policymakers and
incorporate post-growth scenarios into the major scientific assessments of the IPCC and IPBES. Our goal is to provide new approaches
to help steer Europe and the world back within planetary boundaries without compromising on valuable social welfare goals. To this end,
MAPS will use participatory processes to develop new policy packages and scenarios, and then assess these policies using a state-of-theart simulation model. In particular, it will estimate the resource use requirements of a good life, design social welfare systems that are
growth-resilient, incorporate a broader range of environmental and social indicators into assessment models, and explore how alternative
policies could be implemented in practice. MAPS will provide knowledge about policies that reduce resource use to be within planetary
boundaries while maintaining or improving social outcomes. In so doing, it will improve decision-making capacity by broadening the
range of policy options, modelling frameworks, and assessments for sustainability.